Smart Snake Reconnaissance System

This project aims to develop a smart snake reconnaissance system (SASAR). SASAR has many potential and irreplaceable applications, including military reconnaissance, counter-terrorism (terrorist shelter access) and security, small or risk space access (aircraft wing, dangerous caves), search and rescue of lives from earthquaked ruins. The challenging research activities cover several aspects: elastic and plastic SASAR structures, faster and efficient crawling mechanisms on tough terrains and in crashed environment, locomotion guidance and control, target search and obstacle avoidance, and telemetry/telecommand. The expected results are two SASAR prototypes with two different crawling mechanisms. Furthermore, research results are expected to extend to various SASAR scales for other civil, public and commercial applications.